Buy Before you Try Manufacturing Crowdsourcing

Crowd Sourcing is revolutionising the way products and services are bought. The concept of 'buy before you try' is giving inventors the opportunity to test market their product idea, before finding investors and investing in manufacture. But this business model has risks. Already the press are starting to highlight the risk, to the consumer, which could damage a very attractive business model/proposition. The concept we have for 'Buy Before You Try' is risk free because we do not get the customers money, until we have delivered the product, the same way a concert promoter does not get their money until the concert happens). Our unique proposition is we, as a design agancy, have a track record of designing and delivering projects on time and on budget.This combination of design knowledge and a fresh and unique way of crowd sourcing will create new product opportunities for UK inventors.